I Stood Up to Violence: Making it Public

Summary of research

Our project has developed from a workshop held at the National Institute of Design (NID), in Ahmedabad, India in February 2014, that bought together Indian and UK-based academics and designers to develop joint responses to the idea of 'the future city'. India faces a number of future challenges particularly in urban areas where pressing social and environmental problems co-exist.

At NID the research group sought to engage with problems of violence against women and environmental degradation, issues relevant both to 'now cities' and 'future cities'. For example it is known that climate change amplifies existing inequalities particularly in city locales, leading to overcrowding, lack of privacy and the collapse of regular routines and livelihood patterns; all these can result in outbreaks of social disorder. As women constitute the largest percentage of the world's poorest people, they are most affected by these changes which often manifest as gendered abuse. In the Indian context these systemic and economic issues are exacerbated by specific cultural triggers including honour crimes and other customs and beliefs that take the status of unofficial law.

Our research asks how a joint Indian-UK research project can develop considered responses to these matters through production of innovative designs, artworks and events that make these issues visible and engage people in conversation about them. Research is important in this respect as it shows that art and design can function in ways that aren't simply about the production of pleasing objects, clothes or images (important though these things are), but can act to transform the social and ecological environment around us.

Work will be produced in London, Ahmedabad and New Delhi by an international team consisting of academics, artists, designers and architects with specialisms in design for public space. We will produce a number of projects including:

a. Visuals, diagrams and illustrations reflecting and representing the experiences and stories of affected communities and the statistics related to them.

b. A range of street attire informed by stories collected from members of the Indian public. We intend to take this work back to the streets enabling a connection between collated stories/data and the audiences they were derived from.

c. Research into a web platform for women to share and document experiences of gendered violence that can also be employed as an archive of material for further work and collaboration. Before a substantive technological design process is initiated, at this stage of research we envisage production of a report rather than a fully fledged digital deliverable, e.g. the report will consist of research into user needs (including ethical issues) and a technical specification.

d.A project website will document research and act as a platform to publish art and design produced during the project which will be made freely available to the public. Similarly we will document our working practices via the blog to enable people to follow and engage with research as it progresses. Artefacts, designs and ideas produced during the project will be exhibited at the UNBOX Festival in New Delhi in November 2014, enabling audiences first hand experience of work.

At project end we intend to seek out further support for this work that will see it evolve in a sustained manner and cement relationships between Indian and UK participants.

Potential impact
Impact summary
Given the interdisciplinary and cross-cultural nature of the project we posit a number of different kinds of non-academic beneficiaries across a range of areas:

Art and design practitioner groups interested in art and design practices engaging social issues (e.g. gendered violence) in an Indian setting. Research delivers significant additional value for practitioner groups by producing collaborative cross-cultural models of practice, production insights and innovation in art and design production. Example beneficiaries of research in India include the Centre for Internet and Society (CIS), Blank Noise in Bangalore and the Raqs Media Collective in New Delhi. Access to this research occurs at the UNBOX Festival in India and via design and blog posts published on the project website. We will widely publicize the project to this group through a social media presence, via relevant mailing lists, blogs and newsgroups and through the PI, CO-I and Indian collaborators extensive networks of contacts in the external art and design world.

Policy groups
The British Council and Arts Council have established an International Benefit programme and research will contribute to such initiatives by providing models of collaborative practice that link British and Indian creatives and academics. Governmental groups, e.g. Defra's Sustainability Clothing Action Plan benefit by showing how design practice can engage ethically with social issues in an international setting.

NGOs
We expect that research will provide insights into the public communication of issues related to gendered violence and environmental degradation for organisations with a track record of interest in the role of art and design practice in this process. These include: the Centre for Social Research (CSR), New Delhi; Sara Charlton Charitable Foundation UK; AVA (Against Violence and Abuse) UK; the National Association Against Domestic Violence in the US, and the United Nations Population Fund.

Access to research for governmental and NGO groups will occur via invitation to public events, the web presence and through project publications.

Gallery sector
Recent exhibitions concerned with gendered violence and environmental degradation are numerous demonstrating a considerable appetite for research including at The Nomad Art Gallery, Islamabad; Glasgow's Gallery of Modern Art (GoMA); Rollo Contemporary Art Gallery, London (all 2014); and the Max Mueller Bhavan, Bangalore (2007). We expect that the project will deliver significant insights for the gallery sector into new approaches in this area. Dissemination of research to these groups occurs via the website and through access to artefacts exhibited at UNBOX in November 2014.